Green hydrogen for Swindon's public access refuelling and multi vehicle use

This 2.5 year project, at the Honda Swindon Manufacturing site, delivers solar energy generated hydrogen for the existing public access H2 refuelling station via a commercially available electrolyser into onsite storage, supplied by BOC Ltd to fuel a range of H2FC material handling equipment supplied by Briggs Equipment Ltd, Revolve Technologies converted vans supplied and used by Swindon Commercial Services (SCS) and Commercial Group, along with power for the refuelling station via a fuel cell supplied by ACAL Energy Ltd(AE). The project will focus on the issues of integration of the whole system from the solar power source, to the implications of H2 storage levels with varied use patterns, to the usability of the material handling equipment & converted vans within real working patterns. The project output will provide a detailed assessment of the value of the range of applications from an overall CO2 saving, efficiency, duty cycles and commercial cost benefits.